My Black Market

Our online platform will allow users to get any product or service from a BAME Owned Business. Our focus will be on areas of the country which are deprived and we will look to work with these businesses to re-invest a portion of profits into the area for regeneration. Our aim is to educate, create job opportunities and better quality of life for those in these areas.